Transforming Housing and Homes for Future Generations

The housing sector is responsible for around 20% of the UKs total carbon emissions. With 80% of the homes that will be occupied in 2050 already built, retrofitting the existing housing stock to provide high quality homes, improve energy efficiency and reduce carbon emissions is critical to achieve net-zero targets. Retrofitting existing housing is an infrastructure priority for the UK Government; it is also a significant design challenge.

Around 75% of the UK housing stock is more than 50 years old - designed for very different ways of living. Reimaging housing design, the materials used and technologies implemented is critical for the transformation of housing to be fit for current and future generations. Poorly executed design, the use of carbon intensive materials and installation of inappropriate technologies can lead to unintended consequences, including increased damp and mould and reduced indoor air quality which can affect health.

Current retrofitting approaches focus mainly on energy, ignoring challenges that residents face around space and design quality. Homes are not set out for current ways of living and redesign to enable this such as providing storage, places to engage as a family and home working are often not available. The retrofit market also relies heavily on synthetic and non-renewable materials, such as plastics and foam insulation which can have negative environmental impacts. In some cases, the embodied carbon emissions of measures can exceed the carbon savings during use. Using bio-based materials such as cork and wood and recycled materials have the potential to significantly reduce carbon emissions and environmental impact as well as offer energy efficient, healthy and sustainable improvements.

Our project, the Transforming Housing and Homes for Future Generations Green Transition Ecosystem (GTE), is leading innovation in design research and co-design through a regional partnership between the GW4 universities of Cardiff, Bath, Bristol, and Exeter and businesses, the social housing sector and community groups. We are co-designing the transformation with residents, local authorities, social landlords, the construction industry, and other key stakeholders. Through interdisciplinary working we are designing, testing, implementing and monitoring innovative solutions to improve the quality of 1920-1940 Council built housing stock which account for approximately 1.4 million of the homes occupied in the UK today. We are seeking how to enable a legacy of positive behaviour change, supporting job creation, local and regional supply chains, and strengthen local delivery capacities.

We are working in two communities in Bristol and Swansea to develop and demonstrate solutions whilst engaging with residents across the UK who live in 1920-1940 homes to really explore what types of homes they live in, rather than making assumptions. Our design research led process includes co-design, digital modelling, prototyping, monitoring and testing appropriate and transferable options. Our approach aims to improve spatial quality, well-being, affordability and ease of construction.

Our design research will promote the transition to living well through co-design methodologies enabling positive behaviour change including attitudes towards natural materials and sustainable living, fostering diversity and supporting green transition goals. Through education and wider community engagement, in partnership with our communities and the Future Observatory, we will encourage the retrofit process enabling wider challenges of our housing stock to be transformed for future generations.